Solar Orbiter UK Community Support FY2016/17 and FY2017/18

As previously agreed with STFC, this award will cover travel expenses for members of the UK Solar and Heliospheric Physics research communities, who are not affiliated with the UK hardware build teams, to travel to meetings and workshops in support of achieving the scientific objectives of the ESA Solar Orbiter mission. Relevant meetings in the time frame of the award include regular ESA working groups that UK scientists could contribute well to - two of these are the helioseismology working discussion in October 2016 at MPS and the mission data analysis and modelling working group which is next due to meet at the end of 2016/start of 2017. The latter meeting is part of an ongoing series, so a commitment to the working group will be required. In addition, the next Solar Orbiter science meeting is in Granada in April 2017, and a strong attendance from the UK would be excellent. We will seek to provide partial travel support for a number of UK scientists to go and present relevant work at that meeting. we will seek to support other meetings on a case by case basis, depending on perceived relevance to the Solar Orbiter mission objectives.

Potential impact
The impact of the award will be that members of the UK Solar and Heliospheric Physics communities will be better engaged with and understand the details of this upcoming mission and thus be in a better position to make ground-breaking advances in the mission science opportunities. They will be better placed to further disseminate information to broader audiences about this mission and its science.